An Axially Swept Lightsheet Microscope (ASLM) for fast, isotropic imaging of large cleared samples

Understanding cellular organization is critical for understanding how organisms and tissues develop and function. However, many organisms are opaque to visible light, precluding the use of standard fluorescent imaging methods. This often makes whole organism or tissue imaging inaccessible and limits researcher’s ability to understand in vivo organization and development. To address this challenge, tissue clearing methods resulting in transparent specimens have been developed. These methods produce large optically clear and homogeneous specimens enabling imaging deep inside the sample or whole organism. Unfortunately, different tissue clearing methods require different microscope optics, meaning a single microscope cannot image every cleared specimen. Furthermore, very few microscopes offer the same resolution in all three dimensions and, with the resolution along the Z dimension typically being = 3X worse than the resolution in the X and Y dimensions. This makes image analysis and interpretation significantly more difficult or even impossible.
To overcome these challenges, we will construct a microscope that is compatible with all major tissue clearing methods and can quickly image large volumes on the millimetre scale with the same resolutionalong all three dimensions (fast volumetric imaging with isotropic resolution). The microscope scans a thin light-sheet along its propagation direction and the images are captured where the light sheet is thinnest using an “electronic slit” formed by a camera sensor with a few active pixel rows. This system can therefore capture images with high signal-to-background ratio and isotropic resolution. It uses two identical objective lenses designed to work with all major tissue clearing methods and can image at ~10-fold greater depths than any existing microscopes with a flat mounting geometry in the School of the Biological Sciences at the University of Cambridge. The isotropic resolution makes image analysis and segmentation much easier, allowing researchers to interpret the data faster. This microscope will allow scientists working on human and animal tissues to perform fast isotropic, volumetric imaging of large organ and tissue samples, which is essential for robust cell segmentation and 3D reconstruction. The system will be used by a number of research groups across the Schools of Biological Sciences (SBS) and Clinical Sciences (SCS) in Cambridge for a wide variety of studies ranging from understanding early embryo development to disease mechanisms and regeneration.
The microscope we are proposing follows a published design and will be assembled by two experienced optical engineers. The system will be managed and maintained by the SBS Microscopy Bioscience Platform.
This is a resubmission of an application that was on the reserve list last year. As part of our resubmission, we have strengthened the long-term sustainability of the instrument by including it in the recently launched SBS Microscopy Bioscience Platform, provided additional detail on relevance to UKRI priorities, strengthened our approach to EDI and provided more detail around recharge approaches for users.